voxANN - Online Multilingual Audio Production Platform

Communicating with the wider world and overcoming language barriers is a problem we share across borders. Producing content in multiple languages can be a complicated, time consuming and expensive process, but what can be done to overcome production barriers like these to communicate inclusively with an international audience?

At Nuntiare Media, we are developing an online localisation platform - _voxANN_ - creating quality multilingual versions of text & audio content. Our goal is to help creatives and organisations share their message with the wider world, giving them a voice in any language.

Users of the platform will have access to the newest translation tools, a roster of high-quality voice talent or AI voices - in any languages. The platform will provide a simple, systemised workflow supported by a suite of back-end management tools and technology. This will simplify the production process; saving time and money when creating localised versions of content.

We will give creatives access to all of the resources required to produce quality versions of their content through a simple easy to use online platform, supporting creatives within a broad range of sectors such as: Marketing, Publishing, Podcasts and Customer Experience/Service.